PhD Quantifying antibiotic resistance and antibiotic resistance selective chemicals in the River Almond Catchment Area - a baseline for risk assessmen

Determine the abundance of antibiotic resistance (AR) and investigate the links with AR selective chemicals in a river impacted by multiple pollution sources to provide a baseline for future risk assessment and intervention strategies.